The University of Surrey and Marwell Wildlife KTP 25_26 R3

To develop an AI nocturnal behaviour observation system that transforms the evaluation and advancement of animal welfare assessments. By unlocking the insights hidden in night-time activity, this approach enables earlier detection and proactive prevention of health and welfare challenges -- redefining how animal wellbeing is understood and safeguarded.